Changing Farming Lives in South India, Past and Present

The proposed network will explore the potential of arts and humanities approaches, in particular aspects of history, film and sound, to document and support small farmer creativity in developing resilience to livelihood challenges in relation to food, biodiversity, and climate issues. Substantially shaped by the partner organisation in India, the NGO Green Foundation, the network will be built through workshop, engagement activities, and pilot initiatives bringing together academics from a variety of disciplines, smallholding farming communities in south India, and NGOs working on agricultural and environmental issues. The timeliness of this initiative stems from growing concerns expressed by influential bodies such as the UN Intergovernmental Panel on Climate Change (IPCC) that India's high vulnerability and exposure to climate change threatens to erode food security and make poverty reduction more difficult. It also responds to recent calls to inject historical perspectives into present-day climate science debates and to explore experiences of vulnerability and resilience as long-term processes, produced by a range of societal phenomena beyond simply climate disturbances. As small scale producers are acknowledged to be crucial in attaining food security and ending hunger globally, bringing their local voices and particularly those of women farmers to the fore will help identify new perspectives on, and bring fresh ideas to, the global challenge of sustainable and inclusive development.

Potential impact
Who will benefit:
The networking activities will develop capacity amongst (1) small scale and marginal farmers in the south Indian state of Karnataka; (2) campaigning groups and NGOs in India and South Asia concerned with food security and climate adaptation issues; (3) the India-based NGO Green Foundation

How:
(1) small scale and women farmers in Karnataka
The pilot projects involving these farmers (see Pathways to Impact) will deliver 6 audio recordings and 4 video films that will
--enable them to represent themselves and speak about the livelihood issues they are most concerned with
--promote women farmers' status and importance in maintaining food security and agricultural diversity
--enable them to share farming knowledge and skills more widely
--inspire farming communities to generate their own records and testimonies, thus promoting their inclusive participation in development
--transfer video production skills that will enhance women farmers' creativity and self-confidence

(2) campaigning groups/NGOs concerned with food security and climate adaptation issues in India and South Asia
The audio-visual resources, research papers from the project workshop, and a booklet about the oral history pilot, all hosted on and downloadable from the open access project website, will
--provide these groups with adaptable resources for generating historically informed records of small farmer communities with little documented history of their own
--provide resources for use in a variety of campaignining and advocacy work on behalf of poor farmers

(3) Green Foundation
Outputs and resources produced by the project will
--enable them to to gain a deeper understanding of the significance of historical insights in enhancing farmer resilience
--make possible wider opportunities for strategic networking with agricultural and environmental organisations
--provide new resources for their sustainable agriculture work with women smallholders